high performance AD

The project involves understanding hydrolysis of biomass sources. The requirement is to determine the kinetic rate of hydrolysis for a microbial community structure. This will enable robust performance for the commercial digester and for future reference to evolve effective hydrolysis fermentation approaches. Such approaches require the latest knowledge of molecular biology diagnostic techniques, expertise which is not available from a commercial supplier.